AR-Domes

Imagine If you could enjoy filmic stories, documentary information and entertainment, not in cinemas, but in a park, a school playground, a town square.

Imagine if the images and sounds were all around you, and you could interact with 3D characters, or information, bringing imaginary worlds to life.

Or imagine if you could visit an art gallery, not in bricks-and-mortar buildings, but anywhere - in a football field, shopping malls, your own garden.

AR-Domes will allow you to find and enter iconic buildings in unusual places - you just hold up your smartphone or ipad, and the 3D building entrance will appear magically before you. They will be virtual spaces overlaid on reality. So you can be in the real world, with your friends and family, being able to see the physical world around you, but then a building will appear before you on your phone, overlaid on reality, with enticing images inside, inviting you into this virtual building. When you enter that building, using your mobile devices, you will be immersed inside a world of mesmerising sights and sounds. Think of it like a virtual gallery, or cinema, or 3D interactive billboard. You will be able to activate and interact with amazing images, 3D characters, films, music, which you trigger to happen all around you.

The really revolutionary thing about AR-Domes, though, is that you can also create and curate your own AR content and place it in an AR-Dome, to be located wherever you want. We've developed an easy-to-use, intuitive, desktop Customer Management System. This means that anyone, even if they don't have any technical abilities, can curate their own AR material. You can place your creative, educational, or informational material anywhere you want in the real world. Of course there are health and safety considerations with placement of AR-Domes, but we have programmed the experience so that it won't allow placement anywhere dangerous; and we give complete support and training to anyone wanting to develop a series of AR-Domes so that they can do so safely.

AR-Domes is affordable, repeatable, changeable, scalable, accessible and non-disruptive.

Now anyone can become a creator in the metaverse!